The University of Sheffield and Synthotech Limited KTP 24_25 R3

To support the development of new sonic sensing technologies to work on robots to detect leaks and wall defects in water pipelines. The skills gap to address is around computer simulations, data analysis and model validation. The gap is supporting this new development and capability with foundational science.